Jill Craigie: Film Pioneer

Jill Craigie (1911 - 99) was one of Britain's earliest women documentary makers. Her career as a pioneering film-maker has been largely eclipsed in public memory by her position as the wife of former Labour leader, Michael Foot. Although a handful of other women managed to work in creative roles in the sector (including the Grierson sisters, Kay Mander and Margaret Thomson) and had some support from the Documentary Movement, Craigie's films stand out because of their overtly feminist and socialist politics, their attempt to juggle activism and entertainment, and a degree of critical recognition on their release. We will use Craigie as a case study to interrogate the historical frameworks and the canon of the British Documentary Movement which have undervalued women's contribution to the genre. We will explore what Craigie's life history reveals about the social and industrial factors which constrain, and sometimes enable, women's involvement in film production. Drawing on her extensive personal archive at the Women's Library and other sources, we investigate how Craigie managed in her short career as a director (1944 - 51) to negotiate both obstacles and opportunities. We look at how Craigie's witty, polemical films including 'The Way We Live' (1946) (on urban reconstruction), 'Out of Chaos' (1944), (the first arts documentary with Moore, Nash, Spencer and Sutherland) and 'To Be Woman' (1951) (a forceful, early argument about equal opportunities) present an unique, woman's perspective on the cultural and political challenges the nation faced during and after World War Two.
Our research will contribute to initiatives by our partner, the BFI, to encourage women's film production and contextualize their current plans to distribute work by early women documentarists.
Our outputs will take two principal forms: firstly, an experimental documentary biopic about Craigie, 'Making the Grade', and secondly a book. The film will investigate how to create a similar approach to Craigie's own hybrid mix of documentary and drama such as through a first-person narration by 'Craigie' herself reflecting on her past, from the moment of her final film, 'Two Hours from London', (1994). We will examine how her history might be represented in ways which reveal her multiple and complex identities as not only film-maker but as suffrage historian, journalist, feminist and devoted wife of 'Labour's Old Romantic'.
We aim to provide creative insights into the biopic, advancing work in the genre by eschewing conventional to-camera interviews and instead using a dramatized narration which reflects on the contingency of the film's archival sources and uses Craigie's own words, films and photographs to explore her life history. Our proposed book aims to discover why Craigie's career as a film maker effectively stalled through the 1950s although she moved into screenwriting and remained active as a journalist. It will examine the social and political forces which account for this gap in her film production; a gap which is crucial to understanding not only Craigie, but the many women since who have struggled to maintain a career in the film industry. We will chart how, although her production activity ceased for 40 years, her commitment to her political ideals did not and was pursued in her lifelong interest in the women's suffrage movement. We will examine how Craigie mediated the 'first wave' of feminism to understand the politics of her own time just as we envisage this project informing a revision of documentary film histories to encompass women's contribution.

Potential impact
Jill Craigie: Film Pioneer will make an important contribution to public understanding of women's role in British cinema. Our project provides a creative intervention in moves by other organizations to boost equality in current film production. Impact will be achieved through the following:
1. Enhancing public awareness of women's film history:
The presentation of our work about Craigie including at our partner, the BFI's, planned season and tour and dvd on Early Women Film-Makers will enable wide access to our research for public and professional audiences. Live screenings at Southbank and at the BFI's regional partners, including Tyneside Cinema, where Thynne was formerly Education Officer, Cardiff and Glasgow will stimulate engagement and interest in the project and provide valuable feedback on further dissemination. We will also work with Our Screen prior to the dvd release to promote the film to audiences in communities across Britain through live screenings in areas which do not have extensive cinema provision. Our partner, The Stanley Spencer Gallery will host an event in their community at Cookham (Berks.) to share our research on Craigie's remarkable arts documentary, 'Out of Chaos', which features the painter Spencer as a key subject.
2. Contributing to current equality and diversity initiatives in the film sector:
The BFI are supporting the project because of their commitment to improving equality in the contemporary film industry and in foregrounding the achievements of, and obstacles faced by, women historically in national film culture. Our project will enhance their current work on women in film history, spearheaded by curator Ros Cranston, particularly by revealing the industrial and social conditions which framed and limited their contribution. The proposed inclusion of our film on the Early Women Film-Makers dvd will provide an invaluable historical perspective for current strategies and campaigns to improve equal opportunities in the sector.
3. Inspiring women film professionals in pursuing their careers:
By exploring the work and life of a neglected woman director, we will enable women working in the film business today to learn from the lessons of the past and understand the approaches taken by their female forebears in pursuing their projects. We will enter the film into the BFI London Film Festival as well as other film festivals worldwide which will raise the reach and profile of the film for an international audience, including of other women film-makers. Acceptance at the LFF will attract invitations to other festivals, nationally and internationally. In addition, we will target major documentary festivals (including Hot Docs, Sheffield, Copenhagen, Yamagata) and the key women's film festival (Films de Femmes, Creteil which has selected many of Thynne's previous films). Our partner, Peninsula Arts, will host a film preview and dedicated event around this topic aimed at women in the sector in the South West region, to which we will invite speakers from BECTU, Directors UK and Women in Film and Television.
4. Developing knowledge of gender issues in film practices in the education sector:
In the first instance, we will work with our partner, The Forum, Norwich to engage their extensive education networks in a day school on Craigie. From this and through a teachers' conference at Sussex we will develop materials with teachers for use in the secondary curriculum around early women film-makers. Sussex has successfully run such events before, drawing on classroom expertise to embody staff research in teaching resources which can be shared within the region and nationally e.g. through the BFI funded programme, 'Into Film' which supports teachers in the use of film in the curriculum and beyond.